Egg Theatre Assembly

The Egg Assembly is a digital platform that connects young people preparing for a future in theatre with professional theatremakers.

In this time of isolation, the thrill of live theatre has disappeared. Assembly brings this community back to life for young people aged 8+ and puts them in control of their creative futures. Professional actors, directors, lighting designers, costume designers and set designers, stage managers and theatre trainers will become personal tutors for the next generation. Groups of young people will collaborate on shared projects from their homes, learning key theatre making skills and forming a community of passionate, creative individuals.

Livestream theatre productions from the best regional theatre, Theatre Royal Bath will also be matched with outstanding live-learning content, direct to homes, schools and colleges around the country. The Egg Assembly offers the first interactive theatre learning platform.

Assembly supports young people to identify their own professional goals and match those with a wealth of theatre training resources, creative experiences, online theatre and like-minded peers. The interruption to creative learning, drama school applications, university preparation and early-career development opportunities stops here. Assembly participants will become part of a community filled with inspiration, professional connections and the tools to achieve their career goals - as well as offering them a virtual safe space.

Assembly is the natural next step for one of the country's leading children's theatres. The Egg Theatre has an unbeatable track record in making intelligent and surprising work for children and young people. After creating ground-breaking education programmes for twenty years, The Egg now directly delivers a Level 3 Performance and Production Arts course as well as The Incubator, a professional artist development programme that has delivered award-winning theatre with world-class artists.